Increase in Robot Productivity for Manufacturers Using Generative Machine Learning

Our project will demonstrate the feasibility of a new robot motion planning algorithm that will increase the productivity of industrial robots. We will demonstrate the algorithm on a robot packing fruit and vegetables. The technology can be applied much more broadly to help manufacturers reduce costs and the CO2 footprint of their industrial robots.